Realising smooth representations of GL_2(Q_p) in p-adic de Rham cohomology

The initial goal of this project is to realise the smooth representations of GL_2(Z_p) as de Rham cohomology groups of equivariant vector bundles with integrable connection on GL_2(Z_p)-stable affinoid subdomains of Drinfeld's upper half-plane.